Weight Management & Complex Obesity Service Single Point of Access (Risk Stratification & Referral Management)

Suffolk and North East Essex Integrated Care Board (SNEE ICB), in collaboration with East Suffolk and North Essex NHS Foundation Trust (ESNEFT) and Tier 2 providers across the ICS, propose the creation of a Single Point of Access (SPoA) for all ICS weight management referrals. This new innovation would serve to risk stratify and triage patients into the most appropriate initial weight management service pathway, navigating the patient in a timely manner and based on clinical need to either a community Tier 2 provider, an NHS digital weight management offer (DWMP, DPP, T2DR) or the ESNEFT Complex Obesity Service (combined Tier 3 and 4) which includes Community Outreach for GLP-1 medication delivery.

The service enables a shift away from the tiered weight management model, which was adopted nationally, where patients had to progress from tier 1, though tiers 2 and 3 to tier 4\. Instead, patients will now be assessed and referred into the most appropriate treatment pathway for their needs from the outset, which is the model now recommended by the [National Institute for Health and Care Excellence][0].

To enable the SPoA, we need a custom IT solution to manage patient volumes (c. 1000 referrals / month) including automated two way communication, processing of referral and screening questionnaire data and application of a clinically overseen risk stratification algorithm.

In addition, the SPoA IT solution can be extended and used within the ESNEFT Complex Obesity Service and it's Community Outreach for delivery of GLP-1 medications. This can enable efficient case management and distribution of patient assessments and treatment pathways across available resources. Currently, two main delivery resources are being rolled out in the Community Outreach namely face to face and digital assessments and treatment pathways. Establishing a common IT infrastructure would also enable future integration of other resources including involvement of GPs and community pharmacists.

[0]: https://www.nice.org.uk/guidance/ng246